Specifying Practices Enabled by Cycling In FIfteen-minute Cities (SPECIFIC)

The 15-minute city (15MC) concept has huge potential in accelerating urban mobility transformations

towards environmental sustainability, public health and social inclusion, especially if cities are organised

around cycling as the default transport mode for non-walkable distances. Significant challenges remain,

however, not least because most Europeans live in lower-density, car-oriented areas away from urban

centres where fulfilling all daily needs on foot or by bike is difficult.

The proposed project aims to combine social practice theory,

thinking on social inequalities and justice and transdisciplinary action research to co-create a tool for

tailoring the 15MC concept to the particular conditions, constraints and opportunities associated with

low-density settings in small and medium-sized cities in Europe. Strategic learning about upscaling and

accelerating transformations towards just cycling-based urban development in low-density settings will

be cultivated through transition experiments focused on cycling in five cities -- Bellinzona, Bristol, Graz,

Maastricht, and Poznan -- and the creation of a transnational meta-lab where lessons from individual

cities will be generalised. The SPECIFIC tool will help practitioners across Europe to reimagine and

repurpose low-density, peripheral settings into areas where cycling prevails and allows people of different backgrounds to fulfil their daily needs.

In Bristol (a medium-sized city with 473k residents and a relatively low cycling uptake with 10% of trips): the 15MC concept is used to develop the city's 'One City Plan', a long-term vision for city planning seeking to reduce intraurban inequalities, improve connectivity and promote active travel, also for local and light freight traffic. In SPECIFIC the locally active bike delivery firm Zedify and city partners want to learn how depot decentralisation can help e-bike delivery to outcompete van use for urban delivery services. Zedify will work with project partners to develop and test alternative microhub logistics models to extend the logistics service areas across Bristol. The research will inform how cargo bikes can be used to optimise logistics in medium-sized cities in a cost and operationally efficient way that supports the implementation of 15MC concepts.